Activating and directing post-translational modification by the design and synthesis of heterobifunctional small molecules

Overall aim:
Demonstrate that heterobifunctional ligands can enable selective post-translational modification of a target protein by bringing together two protein components.
Required steps:
Design and synthesis of heterobifunctional ligands
Test for binding to individual proteins; check cell permeability; refine design as necessary
Check for phosphorylation of target protein
Confirm activation by looking at downstream or phenotypic effects